Scottish Hydrogen Freight Trial (SHyFT)

The Scottish Hydrogen Fuel-Cell Freight Trail -- ShyFT -- will assess the market opportunity for zero-emission fuel cell electric (FCEV) trucks in key segments of early business adopters looking to decarbonise freight operations in emission sensitive sectors such as forestry; food and drink wholesale, including cold-chain and utilities.

The purpose of the SHyFT project is to establish a route to market for Arcola Energy's scalable FCEV powertrain platform and vehicle integration capability in the 44t truck segment by developing a viable scale demonstration based on the specific requirements of early adopter customers and infrastructure providers.

SHyFT will make use of Scotland's green hydrogen supply and refuelling infrastructure and incorporate long-distance routes to England, including opportunities to collaborate with other regions. The project will also create a foundation for early market entry and opportunity for a UK supply chain in the emerging low carbon transport sector.

The key objectives are:

* To identify heavy-duty freight use cases, with a strong drive to decarbonise operations, which are most likely to be early adopters
* To employ these use cases to initially specify vehicle and infrastructure requirements for a trial at scale, but with a view to upgrade and extend to more vehicles and other vehicle types over time.

Arcola will model and integrate the early adopter vehicle requirements into a fit-for-purpose concept design and vehicle development programme to deliver a demonstrator. The trial will involve a minimum of five operators and a test fleet of 20 -- 30 vehicles, using three existing refuelers and adding 2-3 new installation during the trial. The project will also include a Total Cost of Ownership (TCO) analysis to help operators evaluate sustainability and gain internal approvals to commit to a trial.

As the lead partner, Arcola is the vehicle OEM integrating the company's scalable fuel cell powertrain platform into a "glider" chassis. Scottish Power will provide access to green hydrogen production and supply.

The vision is to position Arcola in a competitive position relative to high volume OEMs by offering a tailored vehicle solution for early adopter and niche market requirements.

The team is led by Arcola Energy, working with the support of Arup. The Hydrogen Accelerator at the University of St Andrews will be coordinating the interactions with users and other hydrogen projects in Scotland.